Aspects of Security

Good practice requires that security and other non-functional requirements are factored into a system design from the very start. In reality, the issues of legacy code and changing requirements due to changes in the regulatory or legislative framework require a more flexible approach. Security policies often have to be retro-fitted. The separation of concerns supported by aspect-oriented programming allows such retro-fitting without having to completely re-engineer the system.This proposal is for a series of short visits to the Danish Technical University to further advance joint work using aspects to enforce security policies on distributed, mobile systems.One main result from our past work is the integration of aspects into a coordination language that facilitates distribution of data, mobility of code, and the ability to work with dynamically evolving, open systems. We have applied this language to a case study based on electronic patient records for a small nursing home in Australia. We have shown how to encode the access control policies of this example and defined a new logic for verifying the correctness of such policies. The main outcomes from the planned series of visits are: a more sophisticated approach to aspect-oriented programming which includes dynamic program analysis; automation of the logic for reasoning about policies; further case studies; and extensions to the language.